Green Roofing Sustainability Standards

Green roofing is an exciting development that is having a substantial impact on the construction sector. This project is to produce industry guidelines for the design and construction of green roofs and to influence Government for the necessary legislation.